Metallic Aerospace Structures Technologies for Eco-social Returns (MASTER)

MASTER brings together GKN Aerospace, Curtiss-Wright, 3M, Constellium, TWI, AMRC and Cranfield University - a consortium with \>6000 UK workforce, and global influence.

The consortium will develop metal bonding, machining of additive manufactured net-shapes and metal hydrogen tanks, to remove 10,000s of fasteners from strategic products and capitalise on design freedom of emerging platforms. Simultaneously, Cranfield shall lead environmental sustainability analysis to drive technology decisions and supply chain design.